University of Strathclyde and Alconbury Weston Limited

To develop and optimise an innovative small process scale continuous filtration and washing equipment for pharmaceutical manufacture capable of producing up to 30 metric tons per annum.